AutoDecon-100: Industrial-scale automated technology to transform millions of tonnes of plastic waste from research and healthcare into high-value circular resources

Disposable plastics have become ubiquitous in research and healthcare, especially for consumables (e.g., syringes and test tubes) that require sterility. Due to a lack of know-how and scalable technologies, an enormous amount of clinical and laboratory plastic waste is currently sent to landfills or incinerated. However, with social and legislative pressure towards net-zero, a focus on waste management and recycling has become increasingly more incentivised. LabCycle has developed AutoDecon, a patented, compact, and scalable Automated Decontamination System designed to safely clean and recycle contaminated lab and clinical plastics. This project will scale and validate the next-generation AutoDecon-100 system in real-world waste management settings, paving the way for widespread adoption of circular economy principles in the research and healthcare sectors.